Synthetic engineering of cyanobacterial CO2-concentrating mechanisms for enhanced carbon assimilation

The rise in atmospheric CO2 concentrations is a significant contributor to climate change. Interestingly, more than a quarter of the CO2 emitted into the air is stored through aquatic CO2 assimilation executed predominantly by cyanobacteria and algae. Cyanobacteria have evolved CO2-concentrating mechanisms (CCM) for efficient CO2 assimilation. This project aims to create genetically-modified cyanobacterial strains with enhanced carbon assimilation using synthetic biology and develop approaches to scale up the production for biotechnological uses.